Oxford Brookes University And InterContinental Hotels Group plc

To develop ERM methodology to minimise exposure to losses, by assessing, monitoring and controlling risks associated with core purpose and strategic decisions.